'Live Dreaming'

This project examines how 'Live Dreaming' may provide a practical tool for neurodivergent/female bodies to explore identities and reorientation through creative musical performance. This research seeks to: 1. Investigate conceptual and abstract parallels between dreaming and performance. 2. Examine the potential for 'Live Dreaming' as a generative source of power for neurodivergent women and marginalised bodies to navigate alienating environments. 3. Create a practice-led toolkit for neurodivergent and marginalised bodies to reorientate and communicate themselves through creative musical performance. 4. Explore embodied listening, voice, software, and materials as a means of autonomous musical expression and to communicate synesthetic experiences.